Driving forward the future of magnetic materials through advanced micromagnetic simulation

The focus of this work will look at simulating the response from different magnetic materials and include effects such as diffusion, grain boundaries and grain shape. Furthermore, we shall combine the results with machine learning in order to map out possible optimised structures with a focus on volume fraction, geometrical configuration and desired material properties, in order to provide design criteria. Finally, we shall look towards implementing larger, coarser scale simulations, using the results gather from the smaller, detailed ones, to identify at how these local properties effect in-situ performance. The PhD is strongly aligned to other PhD students in our group, also supported by VW, who will be providing experimental support. They will be able to generate key input data for the models as well as test any predictions and design criteria the simulations generate results of which can be fed back into the models.